High Power Single Frequency Semiconductor Disk Laser

High power continuous wave lasers, with tuneable single frequency light have numerous applications in high value markets. Presently the lasers available are of limited utility due to a number of factors. A Semiconductor Disk Laser based solution can potentially address all of these issues in a small compact and cost effective platform solution. A high power multi-element Semiconductor Disk Laser aligns closely with the photonics scope as it will be used in both industrial processing and biophotonics and provide advances in functionality, performance, size and cost reduction. The main technical challenge is that the proposed laser solution will require a change to the current laser architecture. This move to a multi-element laser represents a significant change from the normal paradigm and brings some significant challenges that must be identified and tackled.